Santa Claus Is Coming To Toon!

Under The Sea Adventure! (working title)

Our project is a new, immersive cultural event for families. Using state of the art projection and/or LED screens in a custom designed ‘Immersive Room’ within a shipping container; we want to take young children and their parents on a 15-minute adventure to the bottom of the ocean and back. We are designing a flexible and innovative space that can host a variety of future experiences for different audience groups. This will have a greater impact on our business in the future allowing more and variable exploitation opportunities.

Our key objective is to work collaboratively Pixel-Lux on video design & engineering and STACK as the partner venue to make a creative, innovative and profitable business venture for all partners. tiny dragon Productions will still lead on project management and all creative elements, Pixel-Lux will lead on the video content creation and engineering, and STACK will lead on marketing, ticketing and will provide in kind fabrication support and FOH staffing.

Draft copy:
Join us in our bespoke immersive room as we take you and your family on an immersive underwater adventure to the bottom of the ocean and back again. Journey with us to a mesmerising underwater kingdom where you’ll see all your favourite underwater creatures, magical mermaids and maybe even the odd shark!